Unifying Theories of Knot Homologies

I am aiming to broaden the knowledge of the ways in which knot homologies (Khovanov-Rozansky and Knot Floer in particular) are related. I am now examining the effect of Dowlin's spectral sequence on Plamenevskaya's invariant